Role of HP1Beta in chromatin organization during exit from naive pluripotency of mouse embryonic stem cells (mESCs)

Theme: World-Class Underpinning Bioscience

The exit of mESCs from naive pluripotency - a state characterized by the ability of the cells to give rise to any cell type in the embryo - is accompanied by large-scale changes in chromatin structure. My PhD project focusses on the role of heterochromatin protein 1Beta (HP1Beta) in this process. I employ single particle tracking to determine diffusion properties of HP1Beta and the kinetics of its interaction with chromatin, which could help us gain mechanistic insights into heterochromatin dynamics during differentiation.